Searching for new physics with the ATLAS detector

The increased luminosity at the LHC enable searches to be performed for new physics, including dark matter candidates, in electroweak production processes. Ben will extend these searches to models that are highly motivated by theory and from the results of previous experiments.

Aims: Gain world-leading sensitivity to production of dark matter particles, particularly sleptons

Objectives:
- improve the reconstruction of missing transverse momentum with ATLAS online and offline
- survey recent collider searches for sleptons, particularly those with small mass differences to neutralinos
- design searches for electroweak supersymmetric particles, particularly sleptons
- determine the background predictions for the standard model processes, particularly WW diboson backgrounds
- develop a statistical analysis that can calculate the p-value of the data with respect to these background predictions
- perform that analysis on the Run-2 and Run-3 LHC data
- investigate any anomalies
- compare with previous results
- determine the range of models that are excluded by or favoured by those data

Novelty of the research methodology: the student will use modern machine learning methods to gain new sensitivity to regions where large standard model backgrounds make sensitivity challenging. The larger LHC dataset enables novel studies that lead to reduction of systematic uncertainties, as well as a reduction in statistical uncertainties. Findings may contribute to novel triggers to be deployed on the high-luminosity LHC data in future runs.